Bournemouth University and Five Rivers Child Care Limited

To develop, implement and validate and innovative model for the evaluation and intervention for children in a foster care environment, taking into account the complex developmental, emotional and behavioral needs of the child.